Development of a scalable manufacturing technology for the heterogeneous integration of photonic and electronic devices in microsystems

Development of a scalable manufacturing technology for the heterogeneous integration of photonic and electronic devices in microsystems based on a micro-transfer print process.